Digital Storytelling on African Urbanisms: A Model to Empower Education Initiatives Across the Global South

This project explores how to best empower secondary school and university educators and learners in the Global South to develop digital story telling in low resource environments. This is done through the use of a case study carried out in South Africa and Botswana where learners and educators will explore cultural heritage through a digital archive called metsemegologolo, 'ancient towns' in Setswana (https://www.metsemegologolo.org.za). Metsemegolgolo, co-directed by Cambridge and based at the Universities of the Witwatersrand and Pretoria and the KwaZulu Natal Museum, is an open source prototype database containing archaeological data, heritage objects, historical maps, oral histories and poetry about precolonial African urbanisms. This project develops a complementary UK-US collaboration among the metsemegologolo developers, digital heritage experts, and southern African educators with the purpose of exploring digital storytelling in low-resourced educational environments. Increasing digital representations across the Global South is part of the ongoing process of decolonizing the digital humanities globally by deepening connections to, and preservation of, cultural heritage from a non-Western perspective.